Robert Gordon University and ICR Integrity Limited KTP 23_24 R4

To incorporate natural and sustainable components with improved temperature capability and performance into the Technowrap composite repair range. To improve the environmental efficiency of product installation in remote locations by reducing waste and time whilst ensuring consistency. This solution shall also provide increased carbon efficiencies for end users.